Photosynthesis beyond the red (energy) limit: the modified Photosystem 2

Photosynthesis uses sunlight to provide the energy for life. It takes CO2 from the atmosphere to make the carbon polymers that are the fuels and building blocks of living things. The electrons required are taken from water, and the oxygen released energizes the atmosphere, thus allowing complex life to evolve. Over time, much of the biomass produced was sequestered in sedimentary rock, lowering atmospheric CO2 concentrations, and establishing a climate on this planet appropriate for the current inhabitants. Mankind caused the climate crisis by reversing photosynthesis through an over-zealous enthusiasm for combustion.

Because of the poor efficiency of photosynthesis, biofuels cannot (at present) replace fossil fuels. However, by understanding photosynthesis, we can improve its efficiency for less energy-intensive production of food and of other complex biomaterials for the bioeconomy.

This project takes advantage of the unexpected discovery of low-energy, long-wavelength forms of oxygenic photosynthesis. Some species of cyanobacteria can swap their usual 100% chlorophyll-a-based photosynthetic apparatus for one in which 10% of the chlorophyll-a molecules are replaced by chlorophylls-f, which absorbs light of longer wavelength. This only occurs when the cyanobacteria find themselves shaded from visible light but still irradiated by far-red/near-infrared light, a not uncommon occurrence given the dominance of conventional chlorophyll-a photosynthesis.

This far-red (FR) photosynthesis does the same chemistry as conventional, visible-light photosynthesis, but it runs on light with less energy. In this project we shall use biochemical, biophysical (spectroscopic, structural, and computational) and molecular biology approaches to study the far-red version of Photosystem 2 (FR-PS2), the water/plastoquinone photo-oxidoreductase of far-red photosynthesis, and compare it to the PS2 of conventional photosynthesis.

Conventional PS2 is already limited by the energy available in red light. Thus, FR-PS2 is expected to be even more limited. We have shown however that it works almost as efficiently as conventional PS2. Here we shall determine how evolution has tuned FR-PS2 to overcome the energy shortfall.

We shall determine the structure of the FR-PS2 and compare it to conventional PS2. Our earlier work and unpublished preliminary work has identified several changes specific to FR-PS2 in close proximity to key elements of the enzyme. To study specific intermediates in the enzyme cycle, we will set up a flash/freeze cryo-EM apparatus. This may be the first flash/freeze cryo-EM set-up in this field and possibly in the UK. This apparatus will be applicable and available to study a range of other light-driven enzymes outside of this project.

The PDRA will develop this flash-freeze cryo-EM set-up, perform a range of other biophysical methods (spectroscopy and computational modelling) and isolate functional far-red PS2. The PDRA will also engineer each tuning modification into conventional PS2 and characterize the mutants. Overall, the PDRA will contribute to understanding photosynthesis while gaining a unique portfolio of expertise at the forefront of 21st century molecular bioenergetics and molecular enzymology.

The modifications in FR-PS2 studied here will be required in when engineering far-red crop plants. This study will also provide an improved mechanistic understanding of the key features in normal photosynthesis which are tunable for function in a range of conditions. Knowledge of these adjustment-points will allow optimization of normal plants growing under specific growth-conditions, different light regimes (different intensities and colours, under different stress conditions, etc.) relevant to changes in climate and changes in agricultural methods (such as growth under artificial light).